ECO-ENET: EFFICIENT CONFLUENT EDGE NETWORKS

The ECO-eNET project will perform foundational research on emerging transmission technologies, to form a new confluent edge network
that brings together optical and radio transport to scale to new levels of efficiency and capacity for 6G, by integrating confluent front-/
mid-/back-haul (xhaul) with cell-free and distributed multiple-input multiple-output based access networks. The combination of photonic
radio fixed wireless and free space optical transmission is used for fixed wireless connections, enabling the creation of an edge mesh
network. New monitoring and slice-aware control protocols will unify the radio intelligent controllers with the transport software defined
networking to efficiently deliver high-capacity flex grid wavelength multiplexed signals over standard single mode fibre and the fixed
wireless links. Radio signals can be flexibly processed at different split phy points throughout the network or remain in analog radio over
fibre format end-to-end. The unique ECO-eNET combination of wired and wireless transport is further exploited for wireless control
of the wired network segments, enhanced clock synchronization, and optical space and wavelength switching, groomed over FlexE
ethernet. AI layer controls are added to orchestrate the federation of edge processing and splitting of AI models for optimum efficiency
in executing user applications and smart network control functions. The ECO-eNET project brings together an interdisciplinary team of
industry and academic partners to explore the full potential of these important emerging technologies to support the capacity, ultra-high
energy efficiency, low latency, and robustness needed in 6G networks.